Learning From Cooperation

Many real world problems require complex interactions between multiple agents where both cooperative and competitive dynamics exist. Multi-agent reinforcement learning (MARL) has shown great success in two-team zero sum games such as Go, Starcraft, Dota, etc. However, the human world is much more messy, littered with social dilemmas, where agents have different preferences, levels of experience and methods for cooperating. Unfortunately the successful MARL solutions to zero-sum tasks fail when applied to social dilemmas, suggesting these solutions fail to create pro-social agents. These approaches assume teams are homogenous (copies of a single agent) and use collective team reward. Thus apriori, for any agent on the team, teammates act in a perfectly predictable way (just as the agent would) and are incentivised to cooperate (care about the same reward). This is a far cry from the real world which limits these agents' usefulness. The objective of this project is to devise scalable, decentralised, MARL training algorithms which produce prosocial agents through emergent cooperation. Through examination of agents learning to solve social dilemmas, we aim to answer a number of fundamental questions: To what extent do agents trained in social dilemma games generalise when novel agents are introduced, the environment changes, and/or the number of active agents changes? Can cooperation emerge when agents choose who to care about? Can trust-like mechanisms (and subsequently cooperation) emerge from purely
self-interested agents? If a social dilemmas' difficulty does increase with the number of agents in the environment, can this be used as a learning curriculum for cooperative agents? In answering these questions, through the development of new metrics for measuring prosocial cooperation, new methods for training populations of agents, and-where needed-new theoretical contributions to the notion of cooperation itself, we aim to produce mechanisms for training agents that can safely and constructively one day be deployed in real-world cooperative settings for our collective benefit.